Towards Low-Loss Active Integrated Devices for Quantum Applications

Quantum computing and communications require feedforward control of single photons for many applications. Currently commercially available switches are either too slow, or are too lossy to be practical. This project aims to rectify this by investigating switching of light, with the aim of making a switch with 0.1dB transmission loss, a switching time of 10 ns and a switching rate of 1MHz, in a scalable platform.